A Conceptual History of Civil Society, c. 1513-1642

In my PhD dissertation, I will offer a detailed account of the concept of civil society in the
early modern period. As part of this enquiry, I intend to investigate three interrelated
themes. The first will concern the legal category of a consensual partnership (societas) and
its influence on the notion of a political association (societas civilis). The second theme will
concern the early history of the so-called 'social contract' and the role of the concept of civil
society within an emerging discourse of contractual obligation. The third theme will concern
the limits and exclusions that the concept of civil society was understood to entail. As a
contribution to the field of early modern intellectual history, my research project will break
new ground in two fundamental respects. Firstly, it will show that the conceptual boundaries
of civil society were deeply contested with regard to such issues as gender, economic
status, and race: there was never a time when the right to belong to a 'partnership of
citizens' was incontestably defined. Secondly, it will demonstrate that the modern concept of
society as such emerged within the context of sixteenth-century debates about the meaning
and scope of civil society.